Experimental lab-based research on inorganic and materials towards diagnostic healthcare applications

Magnetic resonance imaging (MRI) is a highly effective non-invasive technique, and its diagnostic power is significantly enhanced with the introduction of contrast agents. While Gd-chelate-based molecular contrast agents (such as Dotarem) are commonly used in clinical settings, they often fall short in terms of specificity for targeted disease diagnostics or biomarker detection. Additionally, they frequently exhibit suboptimal signal-to-noise ratios and limited blood circulation half-life, which can reduce their effectiveness in clinical applications. However, with precise engineering, contrast agents-particularly those utilizing nanomaterials-have the potential to address these limitations. This project will explore the precision design of MRI contrast agents based on both traditional molecular scaffolds as well as inorganic nanoparticles for diagnostic purposes.